Optimising Motors with Custom Magnetic and Mechanical Compounds for Sustainable Electromobility (OptiMotor)

The OptiMotor project aims to deliver a **new generation of synchronous reluctance motors (SynRMs) that are adaptable, efficient, and sustainable**. The resulting e-motor product will be **suitable for a wide range of applications, from small electric vehicles and e-bikes to drones and industrial machinery**. This will be achieved through a **highly innovative approach that combines advanced composite materials with state-of-the-art 3D printing technology and AI-driven design optimisation.** OptiMotor's SynRM design thus pushes the boundaries of **performance, efficiency, and sustainability** **by enhancing the motor's energy efficiency and torque-to-weight ratio, critical characteristics for e-mobility applications.**

The **key technological innovation** lies in the unique fabrication methodology, based on **additive manufacturing** techniques that combine ferromagnetic alloy particles with mechanically strong nylon/glass fibers, using **specifically engineered 3D printing filaments** based on bio-polymer compounds. This composition results in a rotor with superior magnetic and mechanical properties, tailored for SynRMs. The **adaptive AI-driven design approach** allows for rapid optimisation of the motor, ensuring optimal performance across a wide range of operating conditions.

Another crucial aspect of OptiMotor is its **commitment to environmental sustainability**. The project actively reduces the use of copper, a resource-intensive component in traditional motor manufacturing, and completely avoids rare earth permanent magnets. Instead, **the bulk of the proposed motor is made up of recyclable bio-polymer compounds, significantly lowering the environmental footprint.** This aligns well with the growing demand for eco-friendly transportation solutions and contributes to a more sustainable future for e-mobility. Beyond its performance enhancements, OptiMotor's design and manufacturing approach also ensures smoother operation, with precisely balanced rotors that **minimise vibrations and noise**. This not only **enhances the user experience but also contributes to quieter and hospitable urban environments**, making OptiMotor's SynRMs an attractive choice for a wide range of e-mobility applications.

From a **market perspective**, OptiMotor's technological innovations are expected to **reduce costs associated with manufacturing and maintenance of electric motors**. As e-motor production scales up, the cost of copper and rare earth metals for permanent magnets is expected to increase dramatically. By switching to composite materials and innovative manufacturing techniques, OptiMotor has the potential to **make electric vehicles and drones more affordable and accessible**, aligning with the growing market demand for cost-effective and eco-friendly transportation solutions and potentially **becoming a leading choice for e-mobility solutions in the near future that will support the transition to a more sustainable future of transportation.**